Dynamics and entanglement in open quantum systems with long-range interactions

Nowadays quantum mechanics is used not only to predict physical behaviour, but also to exploit quantum resources in paradigm changing applications such as quantum communication and computation. During the last couple of decades we have witnessed a revolution in the experimental realisation of these quantum systems. Ultracold atomic gases are nowadays routinely created and used for the study of complex many-body phenomena such as quantum phase transitions shedding light on open problems in condensed-matter physics. Considering this appealing landscape, the present PhD project aims at studying a novel platform -- atomic gases excited to low lying states -- where long-range interactions arise due to the exchange of virtual photons among the atoms. Here, the dissipation (emission of photons into the surrounding electromagnetic field) can acquire a collective character. The aims of this project include:
I) The study of the dynamics of excitations in a system with long range interactions with particular emphasis in situations relevant to quantum information processing, such as a one dimensional chain of atoms.
II) The analysis of the effect that the collective character of the dissipation has in the system, i.e. making an excitation extremely long-lived due to many-body effects only.
III) The consideration of an induced "blockade effect" due to the presence of long range strong interactions, which could then be applied, e.g. for quantum information protocols. It can also be considered in specific systems such as strontium atoms as a limiting factor of the precision of atomic clocks.
IV) The investigation of schemes for creating and accessing entangled many-body states either coherently, e.g. via adiabatic transfer, or as stationary states of collective dissipation. These can form a resource for highly sensitive interferometry and precise clocks, with applications ranging from satellite navigation to energy and mineral exploration.
In summary, this is a theoretical project that is located at the interface of cold atoms, non-equilibrium physics and quantum optics and that, if successful, will open new perspectives in quantum technologies and quantum information. Moreover, from a more fundamental perspective, it will provide new insights into our understanding of physical phenomena emerging in quantum systems far from equilibrium.